EPSRC Centre for Innovative Manufacturing in Emergent Macromolecular Therapies

In the 1980s it began to be possible to produce potentially unlimited quantities of human proteins by placing the gene defining them in a simple organism such as yeast. From this grew a new kind of medicine capable of treating conditions such as severe arthritis, haemophilia, growth deficiency, and some cancers that previously had no satisfactory treatments. As well as having great clinical value the resulting technology has become the basis of a new and fastest growing part of the pharmaceutical industry, described as biopharmaceuticals. Because the molecules involved are proteins, they are orders of magnitude larger and more complex than conventional drugs such as aspirin and their processing is much more demanding. They are also so complex that they cannot in general be characterised with precision except in relation to the methods by which they are made. That means the capacity to precisely define such processes is critical to clinical safety and commercial success. Full scale trials of the processes are so costly they can only be conducted once clinical promise is established but, given the number of factors governing processing of even first generation products, there have often been hold-ups so extensive as to delay availability to patients. UCL has pioneered micro scale methods that are sufficiently good at predicting efficient conditions for large scale performance that far fewer and better focussed large scale trials suffice. That resolves part of the problem but an even greater challenge is now emerging. The early biopharmaceuticals were in general the easiest ones to produce. The final scales were also relatively modest. Now, the next generation of biopharmaceuticals are more complex materials and with rising demand the scales are far larger so that processes push the boundaries of the possible. The combined complexity of the product and the process with so many variables to consider means that the managers need better systematic means of supporting their decisions. Already the cost of developing a single biopharmaceutical can exceed 0.7 billion and take 10 years. With more advanced biopharmaceuticals these figures tend to rise and yet the world's governments are facing a healthcare cost crisis with more older people. They therefore exert pressure on companies to reduce prices. Because the public wishes to have medicines that do not pose risks, regulations become ever more stringent so they are a major factor in defining the bioprocess. This also adds to the need for managers to have sector-specific decisional-support aids well grounded in the detailed engineering of the processes. Finally, it is now possible to apply molecular engineering to proteins and vaccines to enhance their therapeutic properties but this can also cause serious bioprocessing problems. The research vision developed with detailed input from UK industry experts will apply these methods as the foundation for another step change whereby much faster and lower cost information can be gathered and integrated with advanced decisional techniques to give managers a better foundation on which to base their policies. The academic team from leading UK universities provides the necessary continuum of skills needed to assess the ease of manufacture of novel drugs, the costs of processing and of delivery to patients. We will work with companies to test the outcomes to ensure they are well proven prior to use on new biopharmaceuticals. This will cut costs so that all the patients who might benefit can receive them and at the earliest possible date achieved within the severely restricted budgets now available to the NHS.

Potential impact
WHO WILL BENEFIT FROM THE RESEARCH? The benefits of the proposed EPSRC Centre extend beyond the users who have already declared their interests and co-developed the proposal. This is a radical new opportunity for the industry which suffers from a diminished pipeline of blockbuster drugs. UK-based companies will benefit from access to a network and research activities within the extended EPSRC Centre. The Centre approach for more efficient and early evaluation of the potential value and manufacturability of new drugs treating diseases such as severe arthritis, currently untreatable cancers and multiple sclerosis offers the possibility of rapid and effective development for new clinical therapies and promises a new horizon for the sector. The research will also allow UK companies to better understand the likely development and manufacturing costs of their medicines and the associated administration costs, and their relationship to thresholds set by healthcare providers and agencies such as NICE. Potential patients will benefit because the EPSRC Centre innovations will significantly aid reduction in development times of macromolecular medicines, which is particularly crucial for those addressing previously unmet clinical needs and the treatment of severe conditions such as arthritis and cardiovascular disease, as well as vaccines for previously unpreventable viral infections and cancers. Benefits to the NHS relate to the possibility of constraining costs. The capacity to treat conditions such as rheumatoid arthritis much more effectively in ageing populations is vital but it still poses a problem with respect to stretched NHS budgets. A significantly greater number of drugs will be capable of meeting NICE's thresholds and thus benefit extended patient populations. The UK economy will benefit because academic research will complement the country's strength in bioscience discovery. Collaboration between bioprocess engineers, process modellers and protein biophysicists will ensure effective knowledge and skills transfer between the science and engineering base and UK industry. This will expand their position in the global healthcare market and attract further R&D investment from global business which recognises the UK as a good place to conduct these activities. Such retention of expertise, know-how and intellectual property will aid the capacity to remain internationally competitive. HOW WILL THEY BENEFIT FROM THE RESEARCH? Proteins are innately complex and labile so that bioprocess development times and hence costs tend to be high due to unforeseen issues that occur during scale-up of the manufacturing processes. The research will fundamentally address the ability to experimentally evaluate new protein therapy candidates on a rapid and low-volume platform, and use this data to create indices that flag up potential issues with sequences of manufacturing and formulation process steps. Advances in process modelling, optimisation and decision making tools will allow a more effective prediction of the bioprocess manufacturability, optimum downstream process, and fit to available manufacturing platforms and facilities, for new lead protein therapy candidates. This framework will provide significant cost-savings through a screen early - fail early approach. This minimises the risk of having to absorb the cost of late-failure of candidates during manufacturing scale-up or due to a need to re-optimise a bioprocess at a late stage in development. The research will also allow UK companies to gain a better prediction of the likely baseline costs of medicines and associated administration costs of a product, and their alignment to NICE thresholds, prior to product manufacturing development. These tools will enable the UK biotechnology industry to design more efficient bioprocesses and robust protein scaffolds that fit to available manufacturing platforms.